"Gatsby in the country of The Leopard.

Introduction
Social mobility is an increasingly important issue in modern market societies, embodying the liberal principle of 'equality of opportunity'. Beliefs about mobility shape policy preferences: people support redistribution if they think unearned privileges explain economic success (Bowles and Gintis 2002, 3). Recently, evidence has emerged pointing towards a correlation between income inequality and lower intergenerational income elasticity, a finding summarized by the 'Great Gatsby curve'.
A New Source: The Lists of Taxpayers
Was mobility persistently low in unified Italy? Has a 'Gatsby curve' characterised the Italian Southern Question? Another fiscal source will provide an answer to these questions. In 1872, the Ministry of Finance first published a 'list of top-earning taxpayers' for the main income tax. As a tax evasion deterrent, it listed all taxpayers declaring more than 1,000 liras in 1871, detailing their name, activity, location, and income. Lists were published again for 1874, 1889, 1922, 1929-30, 1933-34, 1955, 1959, 1962 and 1977. After a few years, these lists were left to gather dusty in public libraries, without noticeable use by academics.
The Research Strategy
I. Moving to Fascism: 1872-1934
Modern technologies allow rapid digitalisation of printed sources such as the ones discussed in previous section. Nonetheless, the amount of data necessitates a gradual approach. I will first digitalise data for 1871-1934 and link individual observations by means of surnames. As is the case with most fiscal data, the source does not cover the entire population. I will thus focus on top earners, following the example of Björklund et al. (2012). I will also exploit details on 'industries, trades and professions' to apply Erikson and Golthorpes' Class Schema and obtain sociological measures of mobility. Finally, I will use the 1872 list as an 'élite sample' and combine it with samples as MPs and the 28 Italian professional orders, following Clark and Cummins' approach. This will provide the primary base for an understanding of long-run Italian social mobility, ideally complementing Ferrie (2005) and Long (2013) in tracing the origins of Fig.1 outliers. Moreover, it will potentially offer the first extensive comparison of alternative measures of mobility.
II. A Case Study on Overall Social Mobility: Florence, 1427-2013
Focussing on a single province will allow me to digitise and link data from 1872 to 1977, and to compare them with traditional historical sources, such as local vital registers. Well preserved archives, a distinguished tradition of local statistics, and Barone and Mocetti's (2016) results make a strong case for Florence. Examining Tuscany also allows me to exploit another extraordinary source: the Archivio Diaristico Nazionale (ADN). In the past decades, the ADN has collected roughly 7,000 diaries, memoirs, family books and other autobiographical materials written by Italians of all classes. Humphries (2010) exposed the potential offered by the rich life-long information contained in autobiography. In this project, I will apply an analogous approach to overcome intrinsic limits of traditional sources on mobility, most notably the limited coverage of lower classes and missing information on individual factors beyond occupation and location.
III. From Miracle to Decline: 1955-2013
Finally, the project will be concluded by a chapter on post-WWII Italy, aimed at linking historical sources with modern digital fiscal declarations such as the one used by Barone and Mocetti (2016). Drawing on more complete income tax records as well as findings from sociological and historical research, this section will ideally draw together and extend findings contained in parts I and II.